Manchester Metropolitan University and P and A Fencing and Sheds Limited KTP 22_23 R1

To embed a shared strategic product portfolio decision-making framework, an organisation-wide approach to capturing and utilising marketing intelligence, and a new corporate culture oriented towards market differentiation.